Covid-19 assessment tool development and deployment to care homes

This project will develop a tool and help guide specifically aimed at care home and domiciliary worker support for pandemics such as Covid-19\. The tools will be made freely available to more than 9,000 existing Whzan enabled care workers. In addition, the grant will allow 18 regions to try this tool and our care system called Whzan digital health.

Whzan is an easy to use tablet PC and medical instrument system that enables care workers to monitor the health of residents in all types of care homes. Whzan has multiple tools to assist care, including the National Early Warning Score used in hospitals throughout the UK. The system highlights early signs of infection and gives an indication of the seriousness of the condition of the residents. This allows the right help to be sought, preventing unnecessary trips to A&E and permitting clinicians to prioritise their resources based on clinical need. In some areas where Whzan is used the call on ambulances and A&E visits has fallen by more than 70%. This is much better for everyone, not least the residents.

In the times of Covid-19, clinical resources will be stretched and this system helps to minimise demand on the NHS whist allowing the care homes to give the best level of care.